Housing Allocation & Upgraded Solutions (HAUS)

"Governments around the world spend vast sums providing public housing, but often fail to allocate it efficiently. Our academic research shows that game theory and market design can be used to provide better matches between people and homes, with significant improvements in social welfare. A more efficient housing allocation system could generate many millions of pounds worth of value.

We aim to develop a Software as a Service (SaaS) solution to the problem of inefficient public housing allocation that can help councils in the UK as well as housing providers abroad.

This SaaS will allocate homes using the latest findings from market design. Our solution will be based on original research conducted by members of our team. We have designed new matching algorithms that are both implementable and far more efficient than the allocation systems currently in place."